I-LAD - Alpha [Innovating Losses Analysis and Detection] [R4 Alpha]

Non-Technical Losses (NTL) are electricity losses resulting from theft, unknown unmetered supplies, or metering inaccuracies.

They directly impact on both customers' bills and our carbon footprint. Losses due to theft also often lead to serious safety incidents. Current methods of identifying and monitoring losses are outdated and inefficient.

I-LAD Service will address this through:

* **Smart Detection:** Innovative AI-driven platform combining network, supplier, and socio-economic data for accurate NTL identification.

* **Targeted Action:** Decision-making support model for identifying fair, cost-effective interventions with stakeholder input.

* **Trusted Governance:** transparent data sharing under a robust, GDPR-compliant framework, delivering _Fair, Secure and Accurate_ NTL insight generation.